Ventilation Flows and the Transport of Pollutants and Contagious Agents in Indoor Environments

This project seeks to enhance our understanding of indoor pollutant and contagious agent transport. Current models oversimplify the real-world scenario, treating occupants and appliances as static heat sources in confined spaces. In reality, occupants are dynamic, impacting indoor airflow and transport. We will conduct experiments in realistic scenarios and develop mathematics necessary to address these complexities.